Manchester Metropolitan University and KYMIRA Limited KTP 21_22 R2

To develop and embed innovative and sustainable design and manufacturing approaches to integrate existing electronic systems into a new range of 'next-generation' smart garments, supported by a new manufacturing system capable of significantly increasing sales in professional sports and healthcare markets.